Manchester Metropolitan University and Aspire for Intelligent Care and Support CIC KTP 23_24 R1

To develop new digitally enabled ways of working that will continually enhance the performance and service provision, enabling better support to the communities they work in.